ENGINEERING CLAY

As a locally based business Brampton Skip Hire endeavors to lead in waste recycling in the northwest, promoting sustainable waste management at every opportunity. Developing an engineering clay recovery quality protocol will make us a clear market leader in utilizing such a waste stream. This is an area of innovation that few waste recycling companies have explored. The findings of this study would, however, be shared across the industry for the product to be fully developed facilitating waste clay to be recovered in much greater quantities